Nanoengineered ambient dry acids (NADA) via biomimetic design

Area of Planned Research
Optimising green biomimetic nanomaterials is the overall focus of my proposed research on novel cost-effective taggants, designer asymmetric nanocomposite plastics with the potential to respond to the UV-vis-NIR-SWIR spectral regions, and initiate their own environmental self-assembly, self-selection and self-disassembly/photo-degradation in a circular economy and nanoengineered ambient dry acids.
Reasons for My Planned Research
I believe that it:
is a new under-explored field
has the potential to reveal new circular economies and
may develop new safer reagents
How The Intended Research will Advance Knowledge
I believe my research may scale up for multiple purposes yet to be established, but including healthcare (analyte detection and bacterial targeting), law enforcement and anti-counterfeiting efforts.
Progress
I envisage writing regular weekly-monthly reports for my supervisors to facilitate research progress. I also understand that part of the outcomes of this research will remain confidential.
Data and Methods
Characterisation of materials will require the use of analytical methods, such as Thermogravimetric analysis (TGA), Differential Scanning Calorimetry (DSC), topographic analysis using Scanning Electron Microscopy (SEM) to characterise morphologies, EPR, IR and UV/Vis spectroscopy, X-ray Powder Diffraction to investigate cell unit structure; Transmission Electron Microscope (TEM) to detail the sub-nano structure of the nano-particles synthesised.